Doped Titania for Cancer Therapy

This project aims to scale-up and integrate into the current supply chain a technology developed at Oxford University.
Preliminary research has shown that rare earth doped titania nanoparticles are highly effective at augmenting radiotherapy in the treatment of cancerous tumours.
The main aims of this project are to move the technology of the particle synthesis from the lab-bench to commercial scale – it is proposed to use flame spray pyrolysis (developed by Johnson Matthey) to achieve this, and through this technique, further enhance the efficacy of the technology.
It is felt that the synergy of the two collaborators on this project are best placed to allow for the realisation of this ambitious project.